Innovation Voucher April 14

As a growing company I am concerned that our current security systems may not be suitable to protect the business and our clients and potential clients from cyber attacks.

For this reason we require specialist ongoing assistance to make and keep us secure.